Infection Dispersal in Buildings

To study infection dispersal processes in buildings with a particular focus on the Covid-19 crisis. The project will involve collecting data in building laboratory models and theoretical models of ventilation flows, and interpreting the data using these models, in terms of airborne droplet dispersal.